Using long-read transcriptomics to identify novel genetic risk factors for severe mental illness

Severe mental illness (SMI) research and funding is lacking. The UKRI Mental Health Platform is working to change this by supporting projects that aim to better understand and treat these conditions. We know that changes in a person’s genes can play a big role in SMI and may influence symptoms.
The main aim of my project is to find new genetic changes linked to SMI. This will help us find specific genetic changes that underlie SMI, giving us new clues about how these disorders develop and helping to create better treatments in the future. To do this, I will combine new DNA and RNA sequencing data, both of which I will generate from individuals with SMI. I will predict the downstream effect of genetic data on the body in terms of SMI and its symptoms.
During my fellowship, my objectives are:

Find reliable genetic changes associated with SMI by combining my current data from the human brain and new DNA data collected from blood of individuals with SMI.
Choose a subset of individuals with SMI, based on their genetic information and symptoms, and use advanced RNA sequencing methods to study how their gene activity is affected by genetic variants.
Use advanced RNA sequencing techniques on single blood cell types (rather than the whole blood) to get a deeper look at gene activity in individual cells.

The main result of this project will be a list of known and newly discovered genetic changes found in parts of the genome that have potential downstream effects on SMI. This information could help patients, and their families understand the possible genetic causes of their SMI. It could also be used to help diagnose future patients using DNA sequencing.